MerYEASTem: synthetic meristems to study the contribution of O2 sensing to organised multicellularity

Plant tissues and organs originate from meristems, which contain clusters of proliferating undifferentiated cells. With differences among phyla, all meristems share a similar structure: a rapidly-dividing source of initial cells, whose daughter cells undergo differentiation until a specific fate is defined. Differentiating cells communicate with the initials via diffusible signals and mechano-perception. Recent studies reported the occurrence of oxygen gradients at shoot apical meristems and lateral root meristems. Moreover, flowering plants, similarly to metazoans, evolved an oxygen sensing mechanisms based on oxygen-dependent degradation of transcriptional regulators. These observations lead to the following questions:

(1) are low-oxygen gradients inevitably associated with stem cell activity?

(2) can oxygen gradients provide positional information for meristem architecture/organization?

(3) does proteolysis-based oxygen sensing provide optimal signalling to accommodate organised multicellularity in eukaryotes?

Correlative analyses have been enabled by the use of miniaturized electrodes and genetically-encoded reporters for meristem cell types and hypoxia. However, establishing causal relations remains challenging due to the inevitable production of secondary effects that arise as a consequence of manipulating respiration or oxygen diffusion, either using genetic or pharmacologic approaches. We thus propose to conjugate synthetic and developmental biology to answer these questions. We plan to use lab strains of the yeast Saccharomyces cerevisiae, which has a mostly unicellular lifestyle, to engineer complex multicellularity.